Field-effect inverter logic

The project involves the further development of field-effect inverter (FEI) logic, a patent-pending concept that performs the equivalent function of both nMOS and pMOS transistors in CMOS, but in a single device (smaller footprint) and (more) symmetric operation. The work will comprise the fabrication of devices in the Quantum Technology Centre cleanrooms and their characterisation. It will commence with single inverter devices and move on to integration of several devices to make simple logic gates and combinations thereof, such as NAND and NOR gates and demultiplexers. It is expected that the devices will be primarily made in the 6.1-Å family of semiconductors, but other semiconductor systems, such as GaAs/AlGaAs, may also be used. SPICE simulations will be used to model the devices and predict the operation of more complex circuits.